NGCW : Management Integration (MINT) + Delta

‘NGCW will ensure that mature technologies are available to enable the design, development, validation, manufacture, equipping and testing of lightweight aerodynamically efficient and economic to produce wings which are optimised with the overall aircraft ensuring minimum environmental impact. MINT will integrate the activities of the platforms throughout the project to maximise exploitable output’